DAF-Truck

HGV’s contribute to circa 20% of UK’s domestic transport CO2 emissions. The use of alternative gases (biomethane)&dual-fuel vehicles offers significant CO2 benefits; however within the context of current infrastructure there is not enough independently verified data available on the performance & fuel consumption of these vehicles for operators to invest in them.The GV-Expert project will trial a total of 10 44t dual-fuel commercial HGV’s on UK roads using G-Volutions patented dual fuel technology ‘Optimiser’ and biomethane. Expert Logistics will trial the articulated trucks converted to dual-fuel alongside diesel equivalents, providing direct comparison data for different operating environments.One CNG filling stations will be involved.The vehicles will be run on 40-60% biomethane, supplied as certified ‘green gas’ through the mains gas grid. If successful this project will enable G-Volution to develop their product for the DAF MX engine, expected to mkt by 2014.